SmartNetwork

REPL International Ltd, an international manufacturer and supplier of cable joints and terminations for the MV and LV networks, are seeking to develop a new range of smarter network ready products.